University of Durham and Distinctive Publishing Lmited

To generate a publishing ecosystem that facilitates collaboration between Publishers, Journalists and SMEs and co-creation of content by applying artificial intelligence and machine learning to generate timely and relevant content to the publishing and other industries.